Oxford Brookes University and Institute for Food, Brain and Behaviour KTP 23_24 R2

To develop and implement a digital nutrition programme for vulnerable and disadvantaged people, piloted initially in the prison sector and then with a planned roll out to other sectors.